W2W Zero Emission Energy Generation and Storage

This project will allow Steamology to demonstrate zero emission off grid power and storage at the micro grid scale in Kenya with our partners Strathmore University, specialists in Renewable Energy (RE) research and training.

Steamology is an innovative technology development company with an extreme engineering pedigree and a land speed record breaking heritage. Steamology is developing a zero-emission energy generation and storage system designed to be used with RE generation such as PV solar, geothermal or wind turbine.

Our W2W (Water to Water) system contains a compact energy dense steam generator. Steam is generated using energy stored as compressed hydrogen and oxygen gas in tanks. High pressure superheated steam is used to drive a turbine to do useful work generating electricity. RE is used to power electrolysis to generate and compress hydrogen and oxygen gas into storage tanks.

Traditional battery solutions for off grid energy storage use a wide range of often toxic or scarce chemistries such as Lithium, Cadmium, Lead, Antimony. These batteries have limited charging cycles (typically 500- 2,000) and do not have recycling plans in place for end of life.

The W2W system has:

• Zero emission - No CO2, NOX, SOX, or particulates

• High power and torque - 10kW to 1MW range, scalable and modular units

• Low noise and thermal signature - Quiet vibration free operation, low temperature signature

• Operating temperature agnostic - Functional in a wide range of environments

• Low maintenance - Few moving parts made of standard engineering materials

• Without loss of performance over charging cycles -- Long life and service interval

• Without toxic or scarce materials -- No Pb, Sb, Cd, Li or other rare earth elements

It is widely accepted that global energy is required to meet net zero emissions by 2050.

Steamology have a product to meet this challenge and realise the market opportunity.

RE is plentiful but intermittent, 10,000 times more solar energy strikes the earth everyday than the world's total daily energy use.

Bulk energy storage is required to convert RE into reliable electricity supply when demanded.

Steamology delivers scalable modular reliable off grid power on demand.

The W2W system is being designed to be sustainable with 'Cradle to Cradle' standards without rare, or toxic materials.

• Recyclable at end of life

• Manufacturable under licence in sub-Saharan Africa and the developing world

• Scalable to meet Global demand with existing resources